Shining light on the "dark matter" of shotgun proteomics to enable comprehensive and sensitive proteomics analysis

Mass spectrometry (MS)-based proteomics has been the method of choice for the characterization of proteins to understand biological functions and processes, elucidate signalling networks, discover disease biomarkers for human, and identify key genes underlying important traits in plants. However, compared to RNA sequencing technologies used to investigate gene/transcript activities, mass spectrometry-based proteomics provides a more limited view regarding gene coverage, protein sequence coverage, and protein abundance information on a genome-wide scale, hindering our capabilities to understand the proteomic landscape and protein functions. Typically, fewer than 20% of the high-quality MS/MS spectra acquired in a proteomics experiment yield confident peptide identification. This largely reflects the limited sensitivity of current computational methods and the lack of complete, accurate, and concise protein isoform and post-translation modifications (PTM) information that changes the mass of peptide fragments. The same problem exists for both traditional Data Dependent (DDA) and emerging Data independent (DIA) Acquisitions modes. Computational methods for proteomics are essential for interpreting data and generating biological insights; these therefore must be improved to increase the information value of proteomics data.